Swanbarton: Information Security for Community Energy Trading

Community energy trading is a new way of buying and selling energy which is in advanced
trials around Europe. It’s about householders and small businesses buying and selling
electricity from each other (either directly or via a local intermediary) without being obliged
to deal with a national electricity supplier or to pay the prices that it sets. Swanbarton has its
own community energy trading technology, and is now investigating the market for a product
to help make all community energy trading (whatever technology it uses) safe and secure
against the cyber-threats that every new internet-enabled business model is exposed to